Division algorithms in group rings of hyperbolic groups

One of the most fundamental objects in mathematics is the integers, the set of whole
numbers, which are endowed naturally with the operations of addition and
multiplication. Arguably the most powerful tool in the basic study of the integers is the
Euclidean algorithm, which given two whole numbers n and m allows one to compute in
an algorithmic way their greatest common divisor. This algorithm implicitly underpins
the majority of mathematical applications in modern technology, and is also a crucial
part of the basic motivation for the field of algebraic number theory. One of the key aims
of this research project is to generalise this result to other rings seen commonly in
topology and geometric group theory. These rings are called group rings, which are very
useful for computing the cohomology of groups and topological spaces, as well as in
representation theory. More recently in geometric group theory, group rings have
allowed for major advances, with a famous problem of Baumslag resolved by
JaikinZapirain-Linton, as well as being used by Kielak to give conditions for algebraic
fibering. A recent paper of Avramidi-Delzant gave a powerful geometric construction of
a division algorithm in group rings of groups acting in a certain way on hyperbolic
spaces, including high genus surface groups. This algorithm allowed them to show that,
for n depending on the action of the group, ideals of group rings generating by less than
n elements are free, which has powerful topological and homological consequences. In
this project we hope to generalise this result, as well as to find further applications. This
project falls within the EPSRC mathematical sciences research area and fits into the
wider ambitious work of the Oxford geometric group theory research team. Oxford
university is a particularly strong location for this field of mathematics, and the wide
variety of young up and coming researchers should provide ample opportunity for
collaboration and discussion.